Characterisation and activity of oral fibroblast extracellular vesicles on skin cells to improve wound healing potential

In contrast to the skin, oral mucosal wound healing proceeds with minimal, usually imperceptible, or even no scar formation (PMID: 34470520); indeed, 'healing of the oral mucosa represents a rare example of nearly scarless postnatal healing in humans' (PMID: 30984020) and these properties have been shown to be due to intrinsic properties of oral fibroblasts rather than the oral environment (PMID: 25883361). This implies differences exist in autocrine/paracrine signalling, as well as cell-matrix interactions. Secreted small extracellular vesicles have been established as an important mechanism for local inter-cellular communication and tissue homeostasis, as well as playing an important role in tissue repair. They have also shown therapeutic potential with the additional benefit of reduced ethical and processing concerns associated with cell engraftment.

Our preliminary work using small extracellular vesicles isolated from oral fibroblasts (periodontal ligament) showed greater activation of canonical Wnt signalling (crucial in the development and regeneration of oral tissues) when applied to gingival fibroblasts compared to vesicles derived from dermal fibroblasts. Furthermore, the orally derived vesicles selectively induced the expression of markers of osteogenic and adipogenic differentiation whereas dermal fibroblast vesicles did not. Preliminary mass spectrometry analysis comparing oral and dermal fibroblast extracellular vesicles show 10 proteins unique to the former, 5 to the latter, and 7 shared. Gene ontology enrichment analysis showed oral vesicles contain proteins with roles in wound healing, cell adhesion, and extracellular matrix receptor interaction. Fibronectin, in particular, was found in greater abundance in oral vesicles compared with dermal vesicles.